Assembling Alternative Futures for Heritage

Assembling Alternative Futures for Heritage (AAFH) is an interdisciplinary research programme which aims to develop a broad, international and cross-sectoral comparative framework for understanding 'heritage' in its most expansive sense. While heritage has tended to be strictly defined, it is possible to argue that all areas of practice that are informed by notions of endangerment, caring for the future, or which involve the 'presencing' of the past, might be considered to be forms of heritage work. Further, 'natural' and 'cultural' and 'intangible' and 'tangible' heritage have tended to be treated in isolation from one another, when, in fact, the distinction between these realms is often difficult to maintain. Accordingly, this research programme will explore the processes and practices by which heritage is 'assembled' within a broad range of fields which have typically not been conceptualised as forms of heritage, and consider the ways in which the alternative practices and processes of future-making involved in each might inform more conventional aspects of cultural heritage designation, care and management. It will do this through investigating and providing opportunities for knowledge exchange between and across a series of different heritage domains. In so doing, the research programme aims to facilitate a more democratic and informed dialogue between and across various heritage 'industries' and their publics in the twenty-first century, and to contribute to the development of new policies which promote more innovative, shared, resilient and sustainable approaches to heritage conservation.

Activities will take place across four work packages, each of which draws together several heritage domains that share common objectives or common practices, but which have not generally been considered in comparative perspective, to examine the ways in which each domain draws on the past to resource the future in the face of future threat. The collection of domains to be considered by the programme are organised under four broad themes: "preparing for uncertain futures" (WP1), to investigate the selection of sites for future disposal of nuclear waste, the transmission of messages from earth into outer space and practices of world heritage designation and management; "managing nature/culture borderlands" (WP2), to explore synergies between landscape rewilding initiatives and the management of ruination in built heritage; "curating profusion" (WP3), to examine discarding and keeping for posterity in households and small-to-medium-sized museums; and "conserving diversity" (WP4), to compare ways of valuing and managing biological and cultural diversity in indigenous landscape management, seed banks, herbaria and frozen zoos.

Within these WPs, researchers will undertake fieldwork to understand the practices and processes which are undertaken within each domain, and to suggest ways in which they might be creatively re-deployed in others. Research methods will principally draw on forms of visual and material ethnography, but also incorporate documentary research, creative artistic practice, film making, trans-sectoral knowledge exchange events and exhibitionary experiments. In addition to these WP-specific activities, we will engage in a number of cross-cutting, programme-wide activities which are concerned with co-creating new knowledge through knowledge exchange events, academic symposia and exhibitions. We will work with 18 non-academic partner organisations drawn from across various conventional and unconventional heritage domains. We are guided in our work by an esteemed advisory board drawn from senior representatives of a number of our partner organisations, representing a range of different fields of practice, to ensure our research has wide impact amongst practitioners and policy makers.

Potential impact
As far as we are aware, this will be the largest critical, comparative study of heritage and heritage-like fields across traditional sectoral boundaries to have ever been undertaken. The impact will be significant and channelled through four non-academic user communities.

1. Partner organisations. At both WP and programme level, we will facilitate co-designed knowledge exchange activities with 18 partner organisations and other participating groups. We will study and help to enhance the efforts of these groups in their work practices through exploring the opportunities for innovation, increased resilience and sustainability generated in applying conservation and management methods and different ways of conceptualising and valuing the future from one domain in another. Individuals who are not directly involved in these events will benefit from locally hosted (foyer/office) pop-up kiosk exhibits; postings relating to our research on partners' internal or external facing web pages; 'news' items which will disseminate the results of our work widely within these organisations and their associated professional networks; and creative outputs produced by creative fellows.

2. National and International Heritage practitioners and organisations. Our programme of ethnographically-led, participatory research will promote broad awareness of shared interests and concerns across the heritage sector. In addition to the means discussed above, we will ensure that the results of our research and co-produced knowledge exchanges are targeted to these audiences through the guidance of our advisory panel, and ensure they are disseminated broadly through exhibitions; short films to be hosted on our website; the production of a non-academic open access publication ('Making Heritage Futures') in a form which will lend itself to a broad readership; and through contributions to major international practitioner meetings (IUCN, ICOMOS) and their associated journals. We will also impact directly on this field through our contribution to a joint IUCN, ICCROM and UNESCO World Heritage Centre training package on natural and cultural heritage for world heritage site managers.

3. National and international policy-makers/governance users. Key beneficiaries include international organisations such as UNESCO, IUCN, ICCROM and ICOMOS, all of whom we are in direct consultation with as part of the research programme through advisory board membership and other channels. Key national beneficiaries include Association of Independent Museums, DCMS, English Heritage, the National Trust, Historic Scotland, Cadw, Northern Ireland Environment Agency, the Joint Nature Conservation Committee (including Council for Nature Conservation and the Countryside, Natural Resources Wales, Natural England, and Scottish Natural Heritage), and the Arts Council England. We will work with our partner organisations, in particular the Heritage Alliance (the largest cross-sectoral non-government heritage organisation in the UK) and our advisory board composed of senior national and international heritage policy makers and practitioners, to prepare and disseminate policy briefing documents aimed at translating the results of our programme into research-led public policy statements which will have an impact across a broad range of heritage domains.

4. General publics. The research programme will provide new models for ways of working which have the potential to transform the relationship between heritage organisations and their publics, and provide opportunities for the development of more democratic models of curating and conserving for the future. Public audiences will be targeted directly through exhibitions at New School House Gallery, Wheal Martyn China Clay Museum, and the final research programme 'Conservation Cultures' exhibition (possibly hosted by Tropenmuseum); the Making Heritage Futures book, website and short films; and creative outputs produced by creative fellows.